INCEPSION: Integrated Compact Electrically Powered & Signalled Actuation Systems

This project will develop and test an ultra-compact electrically signalled and powered hydraulic flight control actuation system, delivering weight savings of 50%, bandwidth increases of 5x and total cost of ownership reductions of 30% vs conventional solutions, whilst also enabling More Electric aircraft architecture. We will do this by building on Domin's technology which delivers step changes in power density for servo valves and positive displacement pumps, and using Additive Manufacturing to integrate components into a single compact subsystem. Cranfield University bring their world-class simulation and analysis skills to together develop an industry-aligned, optimised solution.